Staffordshire's Colonial Connections: re-imagining black voices from the archival debris

This project, in collaboration with Staffordshire Archive and Heritage Service(SAHS),explores records of black slaves and free black women and men who lived in the region. The project will have significant academic and societal impact and open up new critical and creative terrains. It has three key objectives: Investigate SAHS records documenting black lives by interrogating and enriching its archives; Produce poetic counter-narratives from SAHS's fragmented (and missing) records of black voices; Decolonise the civic, collective memory of Staffordshire and engage 'hard to reach' communities. In addition to its significant contribution to regional culture, this project makes a conceptual and methodological advance in cultural studies and cultural theory on how to redress the silences of archives